University of Aberdeen and Elasmogen Limited

To develop the knowledge and capability to design, construct and test new and efficacious bi-specific drugs for liver disease; a 'silent-epidemic' driven by growing levels of obesity and diabetes and where no effective drugs currently exists.